Resurgence and strong-coupling dynamics in Quantum Field theory

Rudolfs will start by reviewing some of the literature on resurgent analysis applied to 2d qft in the context of the renormalons problem and strong-coupling dynamics. From here Rudolfs will move to the study of exact partition functions in WZW 2d models using integrability. Once these observables will be computed we will be performing a weak-coupling expansion and obtain the complete transseries. Since these models will have a marginal deformation we will analyse what happens to the singularities in the Borel plane as we tune this deformation, this will give us useful information on how to use resurgence theory to infer IR properties and in particular strong-coupling dynamics or lack thereof.